Oxford Lasers high accuracy laser micromachining

The project is to prove that an advanced laser micromachining system can be built with a
three-fold improvement in accuracy over current, world leading designs. The main target
market will be the microelectronics sector.